University of Strathclyde and MW Encap Limited

To develop formulation platforms that have potential to significantly enhance antibiotic efficacy, to help address the global health issue of antimicrobial resistance and that can be adapted for the treatment of inflammatory diseases in difficult-to-reach areas of the gastrointestinal tract.